City St George's, University of London and CPRE KTP 24_25 R3

To build management capabilities at CPRE that stimulate development of commercial capabilities, diversifying income streams through the creation of new products and services.